Water Analysis in Wet Gas Flows

The UK continental shelf has produced 2,635 billion cubic meters of gas since production started in the 1990's. The sector continues to be a critical component of the UK economy and energy supply generating half of the UK's gas. With the recent announcement of the UK government to accelerate homegrown power sources for greater energy independence in the wake of the Russian invasion of Ukraine the efficient, low emission production of gas from the North Sea is a critical component to the UK's new British Energy Security Strategy.

A key industry challenge facing global gas producers is the accurate measurement and qualification of water in the production of gas coming from subsea reservoirs.

Ai Exploration (AIX) has a commercial sensor that uses a novel optical absorption technique to quantify the water-cut in real time inside the pipeline. The goal of the project is to better understand how the water partials are interacting with the sensor and where the water is located in the pipe under different process conditions.

The use of the the National Engineering Laboratory's (NEL) advanced multiphase flow-loop will recreate the conditions found in real life process conditions allowing AIX to better understand the behaviour of the water and adapt their current sensor to extend the measurement range and capability.